An industrial heat pump and storage component for decarbonising industrial process steam applications

The proposed project aims to bring to market a methodology and combined equipment that can significantly support the decarbonisation of industrial heat by taking advantage of waste heat. This is achieved by means of a combination of three main technologies that are protected: A high compression ratio compressor, a high thermal storage density family of Composite Phase Change materials and a thermodynamic process adequate for industrial environment requirements.